ActiveWrist – motorised articulating laparoscopic instrument

Minimally invasive surgery (MIS) is replacing open surgical procedures as the standard for a number of interventional procedures. They are performed using specialized elongated instruments that are inserted into the body cavity through access holes made on the skin. The end of the instrument that goes into the body has a miniature end effector which is manually controlled by levers on the handle. However, some surgical procedures are very difficult to perform this way because of the technical challenges involved in the procedure and the functional limitations of these simple manual instruments.
Recently, there has been an uptake of surgical robots for performing complicated MIS
procedures. The robot has instruments with motorized articulating joints close to the end
effector. This gives a wrist like feature that allows fine and precise manipulation of the end effector; enabling to execute complex tasks with ease. However, surgical robotic systems are considerably more expensive than conventional MIS instrument and have a considerably different work flow compared with normal MIS surgery.
Hence, we have a scenario where on one hand we have simple, low cost, manual, laparoscopic instruments that have certain functional limitations while on the other hand we have highly functional robotic system which is prohibitively expensive. We find a need and business opportunity for instruments which would fill this gap at an affordable cost.